Dissolution mechanisms of simplified analogues of complex UK radioactive waste glasses

To investigate the aqueous durability of UK nuclear waste glasses. The project involves making the link between the behaviour of complex glasses and their simplified analogues from which mechanistic information on dissolution and passivation can be determined. Simplified borosilicate glasses will be formulated to mimic the behaviour of the complex glasses presenting at the UK waste vitrification plant at Sellafield. A combination of ICP-MS, electron microscopy and nuclear magnetic resonance measurements of glasses will be made to determine the nature of the alteration layer on the glass surface and its influence on the overall level of glass dissolution.